Using novel differential diagnostic techniques for Lithium-Ion battery state of health diagnosis and prognosis

To further develop DTV, Imperial College's own battery state of health diagnostic technique. To combine this technique with other diagnostic techniques to make a complete diagnostic and prognostic tool to extend Li-ion cycle life.